BluePower: Electrification retrofit for nearshore workboats feasibility study

This project explores how to make small coastal workboats cleaner, quieter, and more efficient by replacing noisy, polluting engines with electric power. These boats are essential for aquaculture, marine research, and port operations---but most still rely on traditional outboard motors, which produce harmful emissions and underwater noise. This noise can disturb sensitive marine life like dolphins and whales, while the engines often perform poorly at low speeds needed for precise work. On top of that, equipment like winches and cranes usually run on separate, loud, fuel-powered systems.

BluePower is looking at how all of this can be improved through one smart, all-in-one retrofit system. The idea is to replace the engine with an electric motor powered by a central battery, which also supplies energy to onboard tools. We'll also explore practical ways to recharge the system, whether it's plugging in at the dock, using onboard solar panels or wind power, or other new methods suited to coastal locations where infrastructure is limited.

But it's not just about power. The system will also include GPS tracking and environmental sensors---like water temperature and wave data---so operators can monitor both their vessel and the marine environment more easily. This smarter setup aims to help marine businesses run more sustainably while improving safety and efficiency.

The concept will be tested using a real workboat already in use by our partner, CarYMor, a coastal community enterprise in Wales. The boat was originally built by local boat builder who is also involved in the project as to bring hands-on marine engineering expertise. PEBL, the project lead, will focus on system design, simulations, and cost analysis to make sure the solution is not only technically sound but also affordable and practical.

What makes BluePower different is its focus on integrating everything---propulsion, tools, charging, and monitoring---into a retrofit solution that can be added to existing boats. By showing how this can work in the real world, we hope to pave the way for greener, quieter workboats that protect our seas and support coastal industries.